University of Sheffield and Zilico Limited

To apply expertise in dynamic frequency analysis and machine learning to allow Electrical Impedance Spectroscopy to be applied to new clinical areas in diagnosing cervical cancer.